Smart, autonomous hubs: the future of restaurant distribution

Mealhub and V2 Studios are working together on a project to transform the restaurant industry, creating new technology to group orders and streamline processes. Food delivery services have remained an infrequently used luxury despite their convenience, with considerably higher prices than most of us can comfortably afford.

This project will create a state-of-the-art, thermally insulated hub for meals to be delivered to, in high density areas such as hospitals, offices, and apartments. This allows the costs of delivery to be shared amongst hundreds of orders rather than a single order, reducing the cost of delivery by over 95%.

This revolutionary piece of hardware will be integrated with advanced Machine Learning models that predict consumer behaviour, to create a system that delivers meals from your favourite restaurants from as little as £5, with no additional delivery fees. Once ordered from Mealhub's mobile application, delivered meals can be seamlessly collected from the hub at the tap of a button, having paired automatically with the user's smartphone.

This pioneering platform is expected to increase restaurant revenues by £60,000 per annum; with significantly higher demand for delivered meals at this £5-6 price point.